Edinburgh Napier University and Pyroguard UK Limited

To evaluate and understand the rheological behaviour of Pyroguard technologies to inform new product development and appropriately measure current production.